Impact Acceleration Account (IAA): Improve and accelerate the impact of the University of Hertfordshire's research

The aim of the IAA is to achieve a transformational step change in the swift translation of AHRC remit research into impact at the University of Hertfordshire by addressing major areas of untapped potential for impact generation while extending and improving our work in focused areas of strength. The objective is to institute an infrastructure capable of delivering this transformation through the creation of a menu of award schemes accessible both to university researchers and external partners.

The IAA will leverage our existing links with a wide range of partners and provide the capacity to generate new collaborations. We will use Accelerator funding to strengthen collaborations with our existing stakeholders such as cultural organisations, hospitals, disadvantaged communities, museums and NGOs, through an emphasis on co-production of research Impact, developing models of good practice, and sharing these with the sector. We will develop international collaborations through our role as lead academic partner in the International Garden City Institute. We will extend develop new networks through capacity building initiatives to be led by UH Arts and working with bodies such as the Hertfordshire Cultural Education Partnership. We will address the AHRC's strategic priority for enabling and/or enhancing links between Arts & Humanities and other disciplines through the establishment of interdisciplinary Arts and Sciences awards which will be administered in collaboration with STFC-remit research leaders within the University.